The Materials Chemistry and Electrochemistry of Lithium and Sodium-ion Batteries

The introduction of the lithium ion battery in the early 1990s revolutionised portable electronic devices, e.g. laptops and mobile phones. Their high energy density extended the time between charges and allowed devices to become smaller. Now as we target net-zero, batteries are playing an important role in the electrification of transport and storage on the grid. The number of electric vehicles on the roads is growing rapidly and this will increase significantly as we approach the ban on the sale of new cars with internal combustion engines. However, current batteries are unable to meet all the demands of the future. There is growing demand for higher energy density, safer and cheaper materials and cells. Anionic redox increases the energy density of cathode materials and solid-state batteries have the potential to significantly increase the energy density and improve safety.

Currently most lithium-containing cathode materials are layered and contain Ni, Mn and Co. There is a desire to reduce the amount of Co used for ethical and cost reasons whilst increasing the energy density. In recent years a new class of cathode materials has emerged which have greater energy densities the materials than those currently used - exhibiting capacities beyond those expected based on transition metal redox alone. The additional capacity arises from the storage of charge on anions. This has been observed in a number of materials and is known as anionic redox. These are promising materials, but a number of challenges must be tackled to optimise materials and performance.

Solid-state batteries have the potential to offer a step change in the energy density of cells. The use of a solid electrolyte (rather than a liquid currently used in cells) enables the use of a lithium metal anode. This can significantly increase the energy density. The use of a non-flammable electrolyte also offers improved safety. Replacing liquid-solid interfaces with solid-solid interfaces presents a significant challenge. Composite cathodes in solid-state cells contain the cathode active material, solid electrolyte and carbon. These components must maintain physical contact during cycling but volume change of the cathode active material make this difficult. Other issues include side reactions between the cathode material and solid electrolyte.

This project will build on the work to understand the fundamental processes underpinning anionic redox and use this knowledge to direct materials discovery and improve performance of cathode materials. New anionic redox materials with limited voltage drop, hysteresis and capacity fade will be targeted. The use of anionic redox cathode materials in solid-state cells will be investigated - assessing performance and identifying issues to overcome. Characterisation will be carried out to understand the processes that take place during cycling.

The research will involve a several synthesis methods and a wide range of characterisation techniques to investigate the structure, reactivity and changes that occur during cycling. Techniques such as nuclear magnetic resonance spectroscopy, electron microscopy and X-ray/neutron scattering will be used alongside electrochemistry.

This project falls within the EPSRC Energy and decarbonisation research area.